IntelliSignal

Temporary traffic lights are essential for performing important road maintenance work. However, they cause major frustration to road users and the resulting travel delays impose a heavy economic burden on society The IntelliSignal project will connect temporary traffic lights to the internet and enable them to adjust their operation to changing traffic flows using dynamic traffic data (i.e. Google Maps). Not only will this significantly reduce delays and improve traffic flows, it also enables local authorities to monitor their traffic management assets in real-time and respond quicker to break downs or low battery scenarios. This will reduce operational costs significantly and make the traffic management operations more robust. IntelliSignal will therefore provide an indispensable tool to improve road network capacity during essential maintenance or improvements works, reduce operational costs and create greater system intelligence in temporary traffic management.